The Importance of Youth in the Early Modern Economy: Apprentices and their peer-networks, 1605-1800

This project uses the apprentice records of the Stationers' Company to explore the thesis that peer relationships forged between apprentices - that is their peer-to-peer social bonds - were fundamental to their subsequent career development. Many apprentices did not complete their apprenticeship or were never made 'free' of the guild they joined, yet scholarship assumes that it is the association with a master that is definitive of a successful apprentice career. This study uses quantitative and qualitative data to understand the role of the peer-network in establishing and advancing the careers of the Stationers' apprentices and to re-evaluate the apprenticeship system.